James Hutton Institute and Intelligent Growth Solutions Limited

To develop the capacity to control plant-microbe interactions within the novel growth system to optimise crop production by reducing waste through spoilage whilst generating a risk framework for ensuring future food safety compliance.